REMI: Quantum-enabled Logistics

The project centres on the development of REMI (Real-time Enterprise Mobility Intelligence), a cloud-based platform designed to do for transport and fleet operations what AWS did for computing, deliver scalable, data-driven intelligence on demand, without the need for costly infrastructure overhauls.

Unlike fragmented logistics systems that offer delayed or siloed insights, REMI integrates real-time mobility data with quantum-inspired algorithms to deliver predictive decision-making across fleet performance, emissions, and operational efficiency. It enables logistics operators to unlock enterprise-wide intelligence through a lightweight, API-first platform, without retrofitting hardware or disrupting workflows.

Over a 6-month feasibility phase, the team will build REMI's system architecture, run live pilots with early partners and validate commercial routes to scale. The goal is to establish REMI as the core intelligence layer for enterprise mobility, enabling smarter, cleaner, and more resilient transport operations at scale.